Joining dissimilar metals by firction stir welding for high value jewelery and decorative alloys

Rotary Engineering UK Ltd will carry out a feasibility study on the use of friction stir welding for the joining and patterning of dissimilar metal alloys such as copper, brass and silver. The end product is intended to be a decorative alloy used in jewellery etc. commonly known as "mokume gane" (japanese for wood grain metal). The use of friction stir welding to produce these hard to make materials is innovative as it both joins and patterns the material in the same process, saving time and money but also generating unique patterns not possible via other methods. Development of the technology using a realtively low cost machine could lead to its use by more SMEs and thus lead to further development of the technique of dissimilar metal joining for other industrial applications which have until now not been considered.